Rapid Detection of Bacteria using Quantum Optics

This project aims to address the need for rapid tools for detecting bacteria in patient samples. FluoretiQ Limited and the University of Bristol, will develop a new quantum-optics enhanced bacteria diagnostic solution which utilises novel, non-toxic labelling technology to detect bacteria directly, at the point of care. Unlike currently proposed alternatives to bacterial culturing methods, this solution will trace the source of the infection and thereby, discourage the use of broad spectrum anti-biotics.